Dynamical systems for explainable Artificial Intelligence

Nowadays artificial intelligence (AI) is widely used, and its arguably
most advanced form is deep neural networks (NNs). However, these
suffer from a major drawback: the lack of explainability. There is no
understanding of how they make decisions, which considerably
limits our trust in them and their applicability. Another considerable
issue consists of neural networks systematically making mistakes,
which cannot be predicted or explained because of the lack of their
explainability.
Recently, a new mathematical approach has been proposed to
explain the workings of both the biological (the brain), and artificial
neural networks by analysing the velocity vector field of their
mathematical models, which come in the form of dynamical systems.
Specifically, it has been proposed that intelligent systems are unique
in having a vector field, which is plastic and self-organising, and
which has not been previously known in mathematics. It was
suggested that the properties of this field are key to their cognitive
abilities, and once we know how the field evolves, we know how the
system learns and makes the decisions.
The current project will explore artificial neural networks from the
viewpoint of their vector field with the goal to make them
explainable. It will also explore the possibility to improve their
performance by reducing their capacity for making errors.